Mixed Quantum-Classical Simulations of Chemical Dynamics

Many chemical processes of current interest involve strong coupling between the dynamics of atomic nuclei and electrons. For example, charge-transfer reactions involve electrons hopping between sites in response to molecular rearrangement; photochemistry involves rapid relaxations through conical intersections (as happens every time the eye detects a photon). This project will develop and apply new methodology for simulating such processes, by approximating the exact quantum dynamics by a mixture of classical (i.e. Newtonian) dynamics for the nuclear motion, and quantum dynamics for the electronic motion. A key aim of the project will be to derive rigorous approaches for treating coupling between more than two electronic states, in order to allow the simulation of complex light-harvesting processes.